Aston University and Blue Screen IT Limited KTP 22_23 R2

To establish, develop and manage a new R&D business unit to develop the next generation of platforms and technologies within the cybersecurity industry.